Smart Cross-Infection Risk Profiling using Intelligent IOT Camera Technologies

This project by iDefigo, is in response to the current pandemic and will take a range of measures to identify and reduce the risks of cross-infection in places of work, and anywhere large numbers of people are legally gathering. The objective of the project is to support getting the economy back to work.

This project aims to help minimise the risks of cross-infection by identifying, tracking and reporting:

* wearing a face-mask within indoor public places,
* social distancing,
* limiting group sizes,
* managing the number of people inside a building,
* detecting elevated body temperature.

The aim of this project is to use Camera technology to identify each of these factors, provide the resulting non-compliance data, securely over the mobile internet-of-things network, to iDefigo's Cloud Hosted platform where the data can be processed and reported on in near real time, enabling the clients of this service to track and identify trends in one or a combination of these risk factors. This will enable users of the system to be able to see issues unfolding in specific sites, variance between sites and correlate across the range of risk factors, ensuring that the right response is put in place as soon as the problem occurs.

This project delivers a non-invasive approach to identifying these risk factors. Currently, any solutions in place to track Elevated Body Temperature, or Face Mask wearing are aimed at individual compliance and require near-immediate intervention typically by a member of staff. This project anonymises the data, factors out acceptable non-compliance and reports across a data set showing the overall problem and allowing the users of the system for the first time to be empowered to deal with the resulting issues in an appropriate and proportionate manner.